Superelastic Titanium Alloys for Vibration Damping in Military Aeroengines

Superelastic materials have great potential as the basis for high frequency damping systems, as the martensitic transformation that gives rise to the phenomenon is fully reversible and occurs at near sonic velocities. However, transformation stability is a key issue if these materials are to be successful in engineering applications and so characterising the contributions to their cyclic fatigue behaviour is critical. In addition, little is known about the effect of loading variables, such as strain rates, which can be critical design parameters. As such, results gathered in this work will be used to create a behavioural database, containing information that is not only important in defining the useable design space of these materials but also in identifying points at which behavioural changes occur.